CorkHouse Prototype

This proposal requires funding for research and development into the use of structural solid cork as an innovative and low-impact construction system.

The building project and the associated research project will comprise two phases:

1. Initial material testing and prototyping, inc. a solid cork test pavilion, which will be used to establish various performance characteristics of the cork construction system.

2. Subject to the outcomes of the test pavilion, construction of a 50sq.m. studio building, which would be used for post-occupancy trials etc.

In collaboration with the Bartlett School of Architecture at UCL, the development of the construction system will require prototyping, testing, monitoring and measuring, certification etc., with a view to taking the system forward to application within the ecohome market..